Manchester Metropolitan University and Nuffield Health KTP 23_24 R5

To develop new cradle-to-grave capabilities to integrate wearable health technologies into health assessment services, creating a paradigm shift in the delivery of preventative health services able to identify and target underlying health issues more effectively for the public good.